Understanding the cycling and degradation of atomically thin 2D/1D anodes for Li & Na-ion batteries with in-situ & operando scanning probe microscopy

The unique properties of 2D, 1D and 0D materials, isolated from their bulk layered materials, has sparked a materials revolution. They have distinctive properties, high surface areas, electrical conductivity and mechanical stability, and can be assembled into functional films and electrodes. It is therefore anticipated that these materials will play an enormous role in future energy generation and storage. Recent work has presented a new method for forming 2D nanosheets in liquids, [1] and 1D phosperene nano-ribbons (PNRs) with unique characteristics [2].

By utilising atmospherically controlled electrochemical atomic force microscopy (EC-AFM)[3] and the related technique 'SECM-AFM' (methods few labs in the UK are set up to exploit) the successful candidate will image and electrochemically characterise nanoscale changes at the surface of 2D and 1D nanomaterial electrodes during their charge-discharge cycle. This will show the effects of material micro/nano-structure change (swelling, cracking, surface layer formation, metal plating) on cell performance. When combined with x-ray photoelectron spectroscopy (XPS), possible in this project without air exposure, we will quantitatively characterise the chemical composition of the same particles at various states of charge (ex-situ). This will enable a truly representative understanding of the materials' chemical and mechanical properties. These core techniques will be complemented by a wide array of other characterisation tools at both institutions including electron microscopy (SEM, TEM), x-ray diffraction, micro-Raman spectroscopy, EIS and a broad range of electrochemical techniques.

In this project, the student will develop multidisciplinary skills in synthesis, battery fabrication, electrochemistry and advanced characterisation for energy storage, whilst developing strong links with industry and academia.

[1] Cullen PL et al...Howard CA, "Ionic solutions of two-dimensional materials." Nature Chemistry 9.3 (2017)

[2] Watts MC et al...Howard CA "Production of phospherene nanoribbons" Nature 568, 216-220 (2019).

[3] Zhang et al.... Miller TS "Operando Electrochemical Atomic Force Microscopy of Solid-Electrolyte Interphase Formation on Graphite Anodes: The Evolution of SEI Morphology and Mechanical Properties" ACS App Mat. 1944-8244 (2021)

Potential impact
The production and processing of materials accounts for 15% of UK GDP and generates exports valued at £50bn annually, with UK materials related industries having a turnover of £197bn/year. It is, therefore, clear that the success of the UK economy is linked to the success of high value materials manufacturing, spanning a broad range of industrial sectors. In order to remain competitive and innovate in these sectors it is necessary to understand fundamental properties and critical processes at a range of length scales and dynamically and link these to the materials' performance. It is in this underpinning space that the CDT-ACM fits.

The impact of the CDT will be wide reaching, encompassing all organisations who research, manufacture or use advanced materials in sectors ranging from energy and transport to healthcare and the environment. Industry will benefit from the supply of highly skilled research scientists and engineers with the training necessary to advance materials development in all of these crucial areas. UK and international research facilities (Diamond, ISIS, ILL etc.) will benefit greatly from the supply of trained researchers who have both in-depth knowledge of advanced characterisation techniques and a broad understanding of materials and their properties. UK academia will benefit from a pipeline of researchers trained in state-of the art techniques in world leading research groups, who will be in prime positions to win prestigious fellowships and lectureships. From a broader perspective, society in general will benefit from the range of planned outreach activities, such as the Mary Rose Trust, the Royal Society Summer Exhibition and visits to schools. These activities will both inform the general public and inspire the next generation of scientists.

The cohort based training offered by the CDT-ACM will provide the next generation of research scientists and engineers who will pioneer new research techniques, design new multi-instrument workflows and advance our knowledge in diverse fields. We will produce 70 highly qualified and skilled researchers who will support the development of new technologies, in for instance the field of electric vehicles, an area of direct relevance to the UK industrial impact strategy.
In summary, the CDT will address a skills gap that has arisen through the rapid development of new characterisation techniques; therefore, it will have a positive impact on industry, research facilities and academia and, consequently, wider society by consolidating and strengthening UK leadership in this field.